Personal Protection Equipment (PPE) Waste Thermo-Recycling towards a circular greener approach

The aim of this PhD will be to further advance the scientific understanding on PPE recycling via thermo chemical (pyrolysis) and thermal (composite materials) and its related engineering and logistic aspects towards the technologies deployment. The project will involve elements of both chemistry and chemical and process engineering, waste management, life cycle assessment and cost benefit analysis. Towards this aim, the project will include: Bench scale pyrolysis experimental tests to validate conceptual design and operating capability in terms of operating conditions; Products characterisation using standards and advanced techniques; Process optimisations focusing on heat integration, maximising profit and minimising greenhouse gas emissions; Techno economic assessment (TEA) and life cycle analysis (LCA). The portfolio of activities will provide the student with expertise highly valuable both in industry and academia; that will provide a wider range of employment options upon graduation.